University of Southampton and Silverstream Technologies (UK) Limited

To use Artificial Intelligence to increase the performance of air lubrication technology and give increases in ship fuel savings, reduced emissions and increased business for the technologies.